University of Ulster and Mechanical Installations & Maintenance (NI) Limited

To design and develop a range of unique material handling resources to facilitate the safe precision movement, installation and assembly requirements of high value industrial equipment.